SA-ISO and CREST certification

We are a specialist IT/Data Security & Compliance company with many years of direct security experience and industry relevant qualifications, providing a niche service offering to forward thinking businesses. We specialise in the following services:Penetration Testing (Ethical hacking)Cybersecurity Consultancy3rd Party Audit and Due DiligenceWebsite SecurityApplication/Software SecurityNetwork SecurityData Centre AuditingOutsourced Security ManagementSecurity Awareness e-LearningISO22301 Business Continuity